Creative Territories: Exploring Innovation in Indie Game Production Contexts and Connections

The Creative Territories Research Network will bring leading international and UK scholars, indie game developers and creative industry stakeholders into dialogue to support the development of scholarship and creative practice within this fast-developing field of video games production.

The UK video games industry contributed £947m to UK GDP last year, and grew by 4% with numbers of studios increasing from 329 to 448. This growth is underpinned by the micro business and small-to-medium enterprise sector that has developed out of major studio rationalisations post-recession. New technologies and markets - especially in apps for mobile and tablet - have also provided the conditions for this emerging indie games production. This research network will examine this transformation of the young but highly significant - economically and culturally - video games industry to identify how it makes possible new kinds of cultural production, collaboration and creativity. Its principal task will be to evaluate the dynamics of this lively collaborative game production activity as a response to changing technological, media cultural and economic conditions. The goal of the research is to formulate and to 'map forward' the key processes and connections that represent commercially viable, creatively sustainable and culturally valuable pathways for the development of this sector so that it lives beyond its early 'bubble' and makes a significant difference in video game production as both economically and culturally valuable form.

'Creative territories' is the theme and focus of the network's exploration. Indie game developers are self-organising in collaborative and sometimes co-located relationships - such as that of project partner, the recently established Bristol Games Hub. The network will examine these collaborations in different places around the UK and internationally (in the Netherlands in particular) to identify and assess the practices and values that sustain creativity both commercially and as an inherently cultural and social activity. Creative Territories will identify the quality and cultural value of relations between actors, involved participants and constituents in the overlapping local, regional and wider territorial levels in which creative cultural production takes place.

The research network will stage an international and interdisciplinary dialogue, gathering participants around three workshops to examine two related aspects of indie game collaboration: 'Commerce, Culture, Creativity' takes commercial, practical, technological and social aspects of indie game collaborations to analyse how the three C's are co-constitutive for their sustainable elaboration; 'A Maturing Industry' examines how indie games' transformed design and production practices can change the significance, aesthetic possibilities and status of video games as a major digital media cultural form. The first workshop will be hosted by the Bristol Games Hub and will examine indie game collaboration close up, providing a comparative case study for considering other developments. The second will be hosted by academic project partner, Professor Joost Raessens of the University of Utrecht, bringing network participants into contact with researchers and games networks in the Netherlands such as the Dutch Game Garden. The final workshop will take place at the University of the West of England, Bristol's Digital Cultures Research Centre, and will concentrate on engaging key creative industry organisations and stakeholders in the network's dialogues concerning a viable and maturing indie games sector.

The Creative Territories Research Network will stage a timely and relevant cross-disciplinary dialogue. It will build and consolidate nascent relationships between indie game researchers and between academia and industry. Network activity will produce insights and support the development of collaborative research proposals and future projects.

Potential impact
Commercial Sector
For UK indie game developers project participation will support their evolution from fledgling freelancer or micro-business to sustainable operation. Network membership will build profile and reputation. The unique opportunity for critical exchanges with a group including international academic thought leaders (Jenson, Pearce, Simon) and indie game networks (Dutch Game Garden) will bring insights and ideas for games producers developing their own co-located spaces. Workshop meetings and conversations with leading researchers/thinkers around the 'Commerce, Culture, Creativity' strand (Raessens, Chapain, Dovey) and with successful indie practitioners (Pinchbeck and Curry, Rawlings) will build new collaborative relationships with other indie game producers, researchers and creative industry organisations. In a field where cutting-edge innovative work is being undertaken there will also be secondary knowledge exchange about key talent, skills, and creative technologies that can enable new production approaches and foster UK innovation. Creative Territories' emphasis on the cultural value and situatedness of creative practice - particularly via the Maturing Industry strand of workshop discussions -will inform companies' appreciation of how to leverage the value in the networks they inhabit and co-create. It will also bring ideas and insights likely to influence experimentation with game projects and design processes.

For creative economy stakeholders network activities and exchanges will provide insight in how to maximise development through better understanding the ecosystems that support micro businesses to become sustainable. The final workshop will engage key stakeholders and industry support bodies such as UKIE (Osman Iqbal, Research Analyst), Creative England (Charlotte Acrkill, Southwest Games Lab), GameCity (Andrew Nicholls), Launch Birmingham (Pia Pearson), and IGDA UK. Key people from these organisations will generate a variety of impacts for the wider creative industries through their numerous information pathways. The insights from the network will be made available through the print on demand Good Hubbing Guide, the takeaway from the network, the impact of which will be achieved in no small part by the attention generated by these key influencers

Longer term benefit: The Future of Digital Games
Indie game developers are playing an increasingly significant transformative role in what video games are able to do, mean and express in contemporary digital culture. This project supports this potential of indie games to play a significant role that parallels that of independent filmmaking in the history of film culture - that of providing valuable alternatives to standard commercial processes and genres of 'experience design', of challenging expectations and stereotypes of what games can offer as 'entertainment', and nurturing difference, new talent, innovative styles and techniques, and new modes of engaging participant communities. Not only the industry and its aspiring creative constituents but the wider communities within which they work will benefit in the longer term by being offered a better choice of more mature interactive and participatory media recognisable and valued as part of the creative territories they inhabit together.